ADR 18/22 Underspend

ADR Wales was funded from 2018-2022. During this period, SAIL and ADR Wales were tasked by the Chief Medical Officer and Ministers to focus efforts on providing policy informing outputs to inform the Covid-19 pandemic response. ADR Wales together with HDR UK, NHS and Government researchers collaborated under one umbrella team termed 'One Wales'. The team was highly successful, but as this activity was undertaken other objectives in the 2018-2022 award were not delivered. Through a change request ADR UK agreed to provision underspend funds from that period for the initial objectives to be achieved, but also to resource the provisioning of Census 2021 data to as UK research base. The funding return will be used to focus on providing and managing Census 2021 (at no cost) to researchers across the UK and also with a special focus on the needs of ADR England. In addition funds will be returned to Welsh Government and Cardiff University as these ADR Wales partners had activity that could not be undertaken during the pandemic.